Identifying and Correcting Unfairness in Reinforcement Learning for Robotics

The main aim of this research project is to investigate how reinforcement learning, when used by robots in human-robot interactions, can perpetuate unfairness between people. Some of the key research questions that need to be answered to begin to understand the intersection between human-robot interaction, fairness and reinforcement learning are:

1. Where is reinforcement learning being most used in social robotics - are there common types of tasks or themes?

2. Do different types of reinforcement learning algorithms have different fairness issues when applied to social robotics?

3. Is there a unique feature of using reinforcement learning in robotics that creates unfairness?

4. How can algorithms, when using reinforcement learning to solve parts of a robot task, be audited to check for fairness issues?

5. Can any algorithmic mitigations or guidelines be created to help tackle these issues?

To achieve these objectives, I will attempt to gain an understanding of the types of robot tasks that industry and research are currently applying reinforcement learning to. I will do this by formulating scenarios where robots interact with people via reinforcement learning, either as proof of concept tasks or from current research papers. These scenarios can be simulated; I will audit these simulations under different definitions of unfairness and bias. I will also seek to understand how reinforcement learning might contribute to this unfairness in ways that are different to data-driven AI, looking to see if the common ways of formulating the task (reward function, actions, and state space) can lead to fairness issues. I aim to come up with adjustments to these algorithms which may decrease unfairness within the results. I will also create some guidelines that future reinforcement learning researchers and engineers can follow to help mitigate unfairness in future work.

The expected novel contributions are:

1. New methods for mitigating unfairness in Reinforcement Learning, with a specific attention to robots (or other automated agents, such as self-driving cars).

2. Guidelines for designing reinforcement learning algorithms for robots that will be used around and interacting with people.

This PhD is relevant to the following EPSRC research areas: Artificial Intelligence and Robotics Theme, Artificial Intelligence Technologies, Human Computer Interaction, Robots for a safer world, Robotics.